Birmingham City University and Fuel Additive Science Technologies Limited KTP 22_23 R4

To introduce an entrepreneurial culture dedicated to marketing initiatives based on customer research and digital methods.